Enabling Biodiversity Credits for the Protection and Restoration of Subtidal Seagrass Beds

The aim of this PhD is to provide the evidence base for marketable biodiversity credits for subtidal seagrass through addressing the following research questions:
1. What is the current status and trends in the development of the biodiversity credit market to date and whatlessons can be learned?
2. How can a seagrass biodiversity credit be defined and measured for a seagrass bed in 'favourable condition'.
3. What is the biodiversity uplift across subtidal seagrass beds under 4 different conditions 'favourable condition'; 'Unfavourable condition'; Restored seagrass (yr 1-3); potential restoration site and how does this change the availability or flows of ecosystem services.
4. What is the potential for scaling seagrass biodiversity credits across the UK to support seagrass protection and restoration and what are the benefits?
5. How does the new research on biodiversity credits inform the development of both the statutory (BNG) and voluntary (biodiversity tokens) approach?